RapiMV- Model Varification for Aero and Auto

This project addresses the opportunity to develop a new verification tool for the Safety
Critical Systems (SCS) market. We will develop a prototype tool "RapiMV", the Rapita
Model Verifier, to become a new component in our existing Rapita Verification Suite (RVS).
RapiMV fills a void in the market in two key safety critical markets: Aerospace and
Automotive. It introduces model checking tools for more automation, and a new approach to
gathering data to reduce costs and widen tool applicability.